Developing production methods for metallurgy using additive manufacturing.

Additive Manufacturing allows producing near net shape objects by building thin layers of material upon each other. This has the potential of lowering energy and waste material costs during production and so be a much more economical production method. Due to the stepwise addition of material novel methods of how the material is added together and treated allow for significant control of final properties of the product. This research will build upon and develop these methods to improve the obtainable functional properties of metals in Additive Manufacturing.